Mixed Reality and Computer Vision for Endoscopic Spinal Surgery

Endoscopic spinal surgery (ESS) is an innovative and rapidly evolving field, utilizing spinal endoscopes through <5mm incisions to perform common spine procedures. While widely adopted in Asia, only 2% of such surgeries in the UK employ these techniques. This method leverages enhanced magnification, lighting, and digital cameras, providing surgeons with a highly detailed view through minimal incisions. Consequently, there is reduced tissue damage and blood loss, leading to decreased postoperative pain and a lower need for analgesia. Patients benefit from immediate mobilization, same-day discharge, and reduced risk of complications such as infection, deep vein thrombosis, and pulmonary emboli. This project aims to advance the field by utilizing computer vision techniques on an existing dataset of endoscopic spinal surgeries and developing edge devices using TensorFlow for real-time tissue recognition and phase identification during procedures. There will be collaboration with computer scientists, engineers, and neurosurgeons at Whittington Hospital, the Royal National Orthopaedic Hospital, and UCL. This research will have immediate applications in education, training, surgical software development, and robotic-assisted surgery, integrating with the UCL WEISS augmented reality platform to enhance surgeon training.